Are foraminifera what they eat?

In the oceans microscopic plants called phytoplankton use carbon dioxide, light and nutrients to produce organic matter, which provides the basis of the marine food-chain. The process where carbon dioxide is converted into organic matter is termed photosynthesis. The element carbon occurs on earth in three forms, with the same amount of protons, but increasing neutrons: 99% of carbon exists like carbon-12 (6 protons, 6 neutrons), ~1% as carbon-13 (6 protons, 7 neutrons), and a minute fraction of carbon-14 (6 protons, 8 neutrons). Plants actively discriminate against the heavier carbon-13 during photosynthesis (it is easier to incorporate the smaller atom) causing relative enrichment in carbon-12. Comparison of the ratio of carbon-13 over carbon-12 (=carbon isotope) of the carbon in carbon dioxide and that of organic matter provides a measure of fractionation. Within the Atlantic Ocean the carbon isotope ratio of phytoplankton generally tracks productivity, with phytoplankton from high productivity regions having considerably higher carbon isotopic ratios compared with low productivity regions. If we could measure phytoplankton organic carbon isotopes on geological samples we might be able to obtain information of past productivity changes in the area. The problem is that (1) many of the proteins that form the organic material may degrade after burial in sediments, (2) the organic material extracted from bulk sediments (it is not possible to just extract organic material from phytoplankton material) may be sourced from several other sources (including terrestrial plants, or old material carried by a deep sea current from somewhere else), and so may not represent actual surface water conditions.

This research proposal will test whether planktonic foraminifera (zooplankton that live near the sea surface and eats phytoplankton) organic carbon isotopes also track productivity, to assess it's application for historical reconstructions of marine productivity.

Potential impact
This New Investigators Grant Proposal represents a first step in assessing whether carbon isotopes measured on organic material isolated from fossil planktonic foraminifera can be used as a novel proxy to reconstruct changes in historical surface water productivity.

Beneficiaries (and measure of benefit):

Micropalaeontologists and biologists: insights into organic carbon isotope fractionation of common species of planktonic foraminifera during recent times (last 5000 years).

Potential future beneficiaries (and measure of benefit), if planktonic foraminiferal organic carbon isotopes can be used as a proxy to reconstruct historical surface water productivity:
-Earth Scientists: in combination with reconstructions of organic carbon fluxes this proxy holds the potential to assess whether changes in export of organic carbon are related to increased surface water productivity or a more efficient export, with implications for the global carbon cycle.
-Palaeoceanographers: insights into the use and application of a novel proxy to reconstruct changes in historical surface water productivity.
-Global carbon cycle modellers: provision of important proxy constraint for past productivity changes to constrain fluctuations in global carbon cycling.

Policy makers (and more general audience): the results of this work will provide constraints on what we may be able to learn about past primary production in the oceans.

Knowledge transfer to beneficiaries:

Meeting and conference: the results will be presented and discussed at the Micropaleontological Society (TMS) Joint Foraminifera/Nannofossil meeting in Prague in 2013, which brings together an international audience with great expertise in foraminifera and nannofossil research. Furthermore the results will be presented at the 11th International Conference on Paleoceanography, held in Barcelona in September 2013, where the latest discoveries in paleoceanography are discussed, and emerging questions on global climate change highlighted.

Publications: findings and recommendations will be disseminated to scientists through published papers (scientific journals) popular scientific literature (NERC's Planet Earth, New Scientist).

Website: a website will be created, linked to the PI's Oxford hosted website, providing a general summary of the work and the results. Data will made available to the broader earth science community through established data archives (NGDC, PANGAEA).